Propeller and vortex ring state for floating wind turbines during surge.

This is a PhD research project in mechanical engineering, more specifically in floating offshore wind turbine aerodynamics. The impact on the aerodynamic performance of the rotor as the platform moves in the wind direction will be investigated using computational fluid dynamics. The scenarios considered will be those with platform motion high enough to enter the turbine into propeller state and vortex ring state, two events that can lead to a significant reduction in the turbine's performance as a result of the turbine interacting with its own wake.